Hydrogen pathways: From solid oxide to sustainable skies

The project will deliver an end-to-end green hydrogen system in Australia for co-production of green hydrogen and hydrogen derivatives.

The main objective of the project is to tackle the challenge of the green premium currently associated with the production of green hydrogen and green hydrogen derivatives in Australia. Australia has access to large-scale and very low-cost renewables in the form of solar and wind. The project aims to combine low-cost electricity and high-efficiency systems to drive the cost of hydrogen derivatives closer towards eventual parity with fossil fuels using a combination of Australian and UK technologies.

At the heart of our transformative project lies a strategic consortium of industry leaders and innovators. Hydroverse leads the Australian contingent with its pioneering carbon accounting platform and sustainability expertise, while Sinclair Energy spearheads the UK collaboration, bringing cutting-edge electrolyser and hydrogen derivatives production technology. Adaptive Hydrogen's advanced control systems are a cornerstone of the project, optimising hydrogen production and plant operation efficiency. Stralis Aircraft brings aviation industry insight, focusing on the application and offtake of liquefied hydrogen, and West Australian chemical company Industrial Chemical Technologies (ICT) is continually looking for greener energy and chemical feedstock supplies for its innovative industrial products. Together, this formidable alliance combines Australian ingenuity and UK technological prowess, setting the stage for a groundbreaking project showcasing low-cost hydrogen production, supply chain and end-use.

The project will deliver a pilot system using Sinclair Energy's technology from the UK for the co-production of green hydrogen and hydrogen derivatives. The high efficiency and low-cost renewable will be an enabler for producing fossil parity hydrogen derivatives, which will accelerate the uptake and commercialisation of large-scale hydrogen value chain globally. The project will lay the groundwork and demonstration of a multi-offtake hydrogen project aimed at creating a pathway for a sustainable shortened hydrogen supply chain model that supports multiple industries from one production facility. By following this approach, it is envisaged that the consumption of fuels can be utilised as close as possible at the source so that the energy and carbon is embedded into value-added, derivative products such as green metals, industrial chemicals, cement, glass, plastic etc which are more cost effective to transport to domestic and international markets.